Use of scenario analysis simulations and what-if analysis to reduce transport and logistics emissions

7bridges and its partners Maersk and the University of Bath will deliver a solution that will revolutionise the logistics market in terms of reducing supply chain emissions.

This project is focused on developing and marketing a sophisticated recommender system designed to find optimal strategies and calculate the resultant impact on CO2 emissions reduction within the logistics networks of businesses. By evaluating a multitude of factors, including alternative routes, transportation methods, types of vehicles, fuel options, and other relevant variables, the system strategically identifies the most efficient guidelines for carriers and freight forwarders.

These guidelines are tailored to ensure alignment with the specific emission reduction goals and operational constraints of the businesses using the technology. Critically, the system then quantifies the effectiveness of the implemented strategies by benchmarking them against baselines, and so providing a measurable, detailed and credible assessment of the environmental benefits achieved.

7bridges's innovative Supply Chain _Measure, Learn, Simulate_ and _Execute_ model is unique within the market. This holistic approach _measures_ a true cost and performance baseline; _learns_ what is / is not working and identifies risks; _simulates_ what might be improved and the impact of that improvement; and, _executes_ multi-modal shipping and transportation planning operations to deliver real change and efficiency.

The high level scope of the project is to conduct several pilots with Maersk's clients using the 7bridges for scenario analysis simulations and what-if analysis of (inbound) supply chain emissions. University of Bath providing the academic expertise and rigour to validate the simulations methodology.

The project objectives are based on the following success criteria:

* Identification of tangible emissions optimisation actions based on route changes and optimisation of origins and destinations
* Identification of tangible emissions optimisation actions based on mode shifts
* Changes in route or mode of transport

The project will make 7bridges more competitive through expanding current proven solutions that focus on green supply chains and enable key customers to achieve their Net Zero targets.